RNA-protein condensates in neuronal health and disease and their therapeutic targeting in neurodegeneration

Biomolecular condensates made of RNA and protein – ribonucleoprotein (RNP) granules – are the fundamental “building blocks” of all cells. They serve as efficient bioreactors and signalling hubs, dynamically responding to the changes in the cell environment. Their normal function is critical for adequate cell response to external factors such as stress. These structures are connected into a “network” that enables their crosstalk and optimises their functions. Due to these important functionalities, RNP granules are frequently affected in human diseases, such as neurodegenerative diseases of aging. Therefore, RNP granule condensates offer an attractive point of therapeutic intervention. Better understanding of how these condensates form and function and how they are altered in disease states can inform targeted therapeutic solutions for incurable human diseases.
During my fellowship project, I have obtained novel molecular insights into the crosstalk between nuclear stress-induced condensates rich in a protein called TDP-43. Using advanced imaging and novel biochemical assays, my team has uncovered how TDP-43 regulates a prototypical RNP granule the paraspeckle, and how stress-induced condensation controls TDP-43's availability and function during stress in neurons. Abnormal TDP-43 processing is a central event in amyotrophic lateral sclerosis (ALS). Our findings have led to a shift in the understanding of early pathological changes in these fatal, currently incurable neurodegenerative diseases. Our data suggest that TDP-43 serves as a critical regulatory hub for RNP condensates. However, how this multifaceted regulation is achieved by a single protein remains largely unknown. Establishing this can lead to a breakthrough in the treatment of diseases with TDP-43 pathology ("TDP-43 proteinopathies"). I hypothesise that the "hub" function of TDP-43 is regulated by its self-assembly states. Building on the above insights and research tools developed to date, my proposal aims to elucidate:
1) how the balance between single-molecule (monomer) and complexed (oligomer) TDP-43 states regulates RNP granules and RNA metabolism more broadly;
2) how this regulation is realised in neurodevelopment, via paraspeckles;
3) how the TDP-43 monomer/oligomer balance is affected in different ALS subtypes and the underlying molecular mechanisms;
4) whether this disease-causative imbalance can be modulated using small molecules.
I will continue to lead a productive and innovative programme of translational RNP granule research established in the first phase of the fellowship - supported by the extensive laboratory toolkit and skill base of my team and those of collaborators. My proposal focuses on an RNA-binding protein with unique regulatory properties and the RNP granules it controls. This study will have broad implications for our understanding of the RNP condensate homeostasis in neuronal health, stress and disease and should inform novel therapeutic approaches.